DialysisAway

Over 3 million patients worldwide (24,000 in the UK) undergo in-clinic haemodialysis ("ICHD"), a complex, life-preserving treatment taking place 3 times per week. ICHD patients are clinically extremely vulnerable, with many suffering from other conditions such as diabetes, depression and hypertension.

Travel options for ICHD patients remain severely limited. Many ICHD patients have been left severely isolated by COVID.

DialysisAway is a cloud-hosted platform making it easier for dialysis clinics to accept more temporary patients. A shorter, more efficient and more compliant process removes a major barrier to patient mobility. Improved mobility will have a direct, positive impact on patient quality of life.

This project aims to evaluate the potential for DialysisAway outside the UK, benefitting a much larger patient group.